Newcastle University and XACT PCB Limited

To develop understanding and implementation of machine learning and computational intelligence to further the ability to service the needs of the global PCB industry.